UK-led digital reading revolution

At xigxag, we want everyone to enjoy more books. We are creating a radical new version of a digital book, which indexes a traditional audiobook to the corresponding e-book, offering users a market-leading integrated listening/reading experience.

We are disrupting the traditional model of siloed content consumption, where users must choose to read or listen. We offer users the ability to listen when they are 'on the go' and read when they are at home -- or to do both simultaneously. This enables far more efficient reading (driving book consumption) and improves comprehension and retention. Indexing human narration to the associated text dramatically improves the experience of listening: users can see illustrations, figures and tables, visualise dialogue and sentence structure, lookup words and save quotes.

We have global ambitions, but support for British publishing, British content and British-narrated content are core to our positioning and differentiation.

Users can download a free working prototype of the app at https://xigxag.co.uk.

The focus of this project is to develop the unified backend services that will enable us to commercialise the opportunity. These include the following objectives:

* Innovate novel DRM techniques to protect the rights of authors and publishers while enabling more flexible user consumption
* Innovate our first generation audio-text alignment engine to operate at scale
* Develop a scalable content processing system to securely and efficiently ingest, convert, process and deliver thousands of titles per week
* Develop a multimedia advertising platform that integrates third party promotional content
* Build out a scalable reporting infrastructure that satisfies content supplier standards and enables cost effective customer acquisition
* Develop a robust user management model to enable user management, subscription, payments and invoicing.